REACT – Real-world Evidence for Adoption of Clean Technologies

Our project, known as REACT (Real-world Evidence for Adoption of Clean Technologies) is a 7-month collaborative pre-deployment project that will deliver an AI and data driven capability to accelerate electric vessel and clean tech adoption in the commercial small boat sector.

**The partners in this project have first-hand experience of the nervousness around operators adopting clean tech in their boats. Will it have enough range? Will it last? Is it too expensive? Can I get it regulated and insured? For the UK industry to reach its potential we all need adoption to accelerate. This project proposes a fast-paced development of low cost IoT data loggers and a cloud platform to collect real world evidence along with AI-enabled tools for auto-eventing and analysing and result presentation techniques that make sense to operators. To help owners make the adopt decision, now.**

This pre-deployment project will develop and test:

* Innovative low cost IoT data logging devices that fit existing ICE vessels and electric / alternative energy vessels.
* Advanced data integration and cloud techniques to automate fusion of data from varied sources, e.g. utility companies to enable accurate real time CO2 emissions values from electricity generation and cost calculations, on the fly.
* Advanced analytic approaches providing insights to how operators actually use their vessels and how they can optimise their operation to minimise CO2 emissions.

The project will develop the logging devices, the software, the data analytics and cloud platform ready for deployment on a targeted 100 workboats in 2026\.

We have a strong and experienced team which includes :

* **RAD Propulsion Ltd** - a leading supplier and innovator in the design/production of marine electric propulsion and control systems
* **ABP Southampton -** who operate and oversee the Port of Southampton (one of the largest ports in the UK)
* **University of Plymouth** -- who have extensive experience in advanced data analysis in the marine environment and operates a fleet of research vessels and commercial work boats
* **Solis Marine Engineering Ltd** - who provides a range of specialist engineering services to the clean shipping, offshore renewables and oil and gas sectors.